IDEABATIC - Manufacturing cost reduction in SMILE foam parts

This project proposed by Ideabatic aims to enhance the production efficiency of its innovative SMILE (SMart last-MILE) vaccine cooling system. After a successful pilot in Cameroon, during which SMILE surpassed existing solutions by lasting four days, the Ministry of Health in Cameroon has indicated a requirement for the implementation of 2700 units. This highlights its immediate applicability in upgrading last-mile cold chain infrastructure.

The primary challenge addressed is the high production cost associated with intricate part structures, device size, and complex manufacturing processes. The project's key objectives are to reduce the unit cost, lower overall production expenses, and enhance the return on investment (ROI) by addressing manufacturing challenges.

The project adopts a rigorous testing approach to assess the practical feasibility of foam injection and explore alternative materials for insulation. This innovative testing directly addresses challenges associated with intricate part structures and manufacturing complexities. By testing alternative materials and production processes, the project aims to identify cost-effective and efficient solutions.

The trials of insulated SMILE components involve incorporating components into the SMILE system, followed by thorough testing using wireless recording of vaccine vial temperatures over time. The results obtained will contribute to the iterative improvement of the product.

The project's outcomes will contribute to making SMILE more competitive and accessible, especially for developing nations. The real-world trials replace the need for traditional prototypes, reducing time to market and associated costs. This approach ensures that the customisation of SMILE to meet diverse temperature requirements and cold-life durations is based on empirical data, enhancing the product's reliability and cost-effectiveness.